Active Control of Topological Devices for Quantum Integration

Topological Insulators (TIs) are materials that possess a topological surface state (TSS). This surface state allows for low-loss electrical transport, integration of spin/electrical/optical signals and the formation of bound Majorana states for topological quantum computation. [1,2] We have recently developed the ability to grow highly crystalline heterostructures of TIs and organic dyes that produce an interface with tuneable topological behaviour. This project will develop growth, lithography and processing techniques to facilitate the integration of these topological quantum technologies with conventional semiconductors by creating active devices in which the surface can be precisely tuned to turn topological effects on and off with a gate bias.

[1] - R Aguado, L P Kouwenhoven. Physics Today, 73, 6, 2020.

[2] - M He et al, Frontiers of Physics, 14, 4, 2019.

[3] - M Bianchi et al, ACS Nano, 6, 8, 2012.